Indentation methodologies for extraction of Visco- elastic Characteristics of Polymers

This project will carried out with AWE, the organization is interesting in a new test method for monitoring material properties after extended periods in service and/or exposure to demanding environmental conditions.
SEMPID (Software for the Extraction of Material Properties from Indentation Data) package with evaluation of plasticity parameter and approaches for characterization of creep has been developed by Gorden Laboratory in recent years. This work will extend to explore the potential for interrogating the time-dependent (viscoelastic) properties of polymeric materials (filled, unfilled and foamed) over a range of temperature and strain rate. The development of new approaches to identification of indentation outcomes, iterative (FEM) modelling of the indentation process, evaluation of agreement levels between predicted and observed outcomes, and convergence on best fit combination of property parameter values will be carried out by this project.